Service link

EMS' core business is the servicing and maintenance of commercial building services. These include heating, water, ventilation and air conditioning services. Currently these are undertaken on a calendar basis with no consideration taken to how long the equipment has been running for or how much energy or water the services are consuming.